Hidden Kingdoms

Hidden Kingdoms is a platform for people with anxiety and sensory difficulties to customise their own, geolocalized spatial audio experiences to support engagement with the physical world. Map your journey and discover hidden worlds as animal guides accompany you on your way through a spectacular world of nature. Be guided by their breathing, focus on meditation techniques and feel calm wherever your journey may take you. Tailor your experience by choosing animal guides and sounds to help filter out the stresses of travel and daily life, getting you to your final destination in a state of calm.